Atlas

The Atlas Project will study the feasibility of and requirements of the technologies and services required to

deliver autonomous navigation ‘anywhere’ in a safe, reliable and resilient manner. Specifically, the project will

study the navigation, mapping, data, communications and processing requirements; ,identifying the on-vehicle

and infrastructure elements required to support autonomous navigation. The project also considers how data

can be reused for the planning of urban environments more suited to autonomy. The consortium partners

collaborating on this project are: Ordnance Survey (lead), Gobotix Ltd, Oxford Technical Solutions Ltd,

Transport Research Laboratory, Sony Europe Ltd, Royal Borough of Greenwich and Satellite Applications

Catapult.